INTELLIGENT CITY: Future on Sea

With over ten glorious miles of seafront, the longest pleasure pier in the world, great transport connections, one of London's six airports plus thriving communities, culture and businesses - Southend-on-Sea environs are ideally suited to innovate and bring the future on sea. INTELLIGENT CITY: Future-on-Sea is a project led by Southend on Sea Borough Council in partnership, Rochford District Council, to provide a sustainable, healthy and enjoyable city our residents, businesses and visitors. Focused on opportunity entrepreneurship, technology and the environment whilst promoting interconnected technologies which offer opportunities for all based on talent, development (skills and entrepreneurship) Technology (Medical, ICT and Renewable) and Tolerance (diversity of people). Bringing you a better environment to work, live and do business in, INTELLIGENT City :Future on Sea.